The University of Birmingham and Proteus Instruments Limited KTP 21_22 R5

To develop a low cost, versatile optical water quality sensor for monitoring nutrient and organic pollution in rivers, lakes and costal environments.